Collapsing bubbles in complex geometries

One of the most violent free surface flows is the collapse of a cavitation bubble. The focusing of energy in such a collapse is strong enough to damage ship propellers, but can also be used to clean surfaces or enhance chemical reactions. The way that a bubble collapses depends on the type and the shape of the materials in the vicinity of the bubble. The aim of this project is to address a basic fundamental aspect of this energy focusing mechanism, by investigating the influence of complex surrounding geometries on the collapse of single bubbles. These findings can in the longer term be applied to make more efficient use of bubbles, for example in the ultrasonic cleaning of complex 3D-printed structures.
In this project you will use a variety of experimental techniques, which include laser-induced cavitation, high-speed imaging, and particle image velocimetry. The candidate should have a background in physical sciences or engineering and have an interest in fluid dynamics.